Intestinal epithelial regulation of Candida albicans commensalism

"Candida albicans is a fungus and a common intestinal resident ("commensal") and usually does not cause disease (in fact it may be beneficial). However, when intestinal conditions deteriorate (e.g. Crohn's disease), C. albicans can become pathogenic and worsen disease. Gut residing C. albicans are in direct contact with cells that line the intestines, called intestinal epithelial cells (IECs). There are various types of IECs, each play a distinct role in keeping the intestines healthy. For example, IECs ensure that a variety of gut microbes, such as bacteria and intestinal parasitic worms (helminths) do not cause disease. Surprisingly, we do not know how IECs ensure C. albicans is maintained as a commensal.
In this project we will dissect the relationship between C. albicans and IECs in the context of other commensals (e.g. bacteria). This will identify cells and molecules that maintain C. albicans as a commensal. We will then test whether C. albicans alters the ability of IECs to control responses to other intestinal threats (e.g. helminths). These findings will transform our understanding of the relationship between C. albicans and IECs and its impact on parasitic co-infections. These have the exciting potential to transform our approach for diagnosing and treating intestinal diseases."